Salford: Diversity, Division and Disconnect: Can the city survive as a Labour Heartland in a post-Brexit Britain?

This research project endeavours to trace the symptoms fuelling the political disenfranchisement exposed by the Referendum result in the Labour stronghold of Salford, and to understand what risk, if any, this poses for the survival of the Labour Party across the city.